AJR - Automatic Jamming Recognition

Chronos Technology Ltd and The University of Bath have teamed up to create the Automatic Jamming Recognition (AJR) Project. AJR is a feasibility study to research the concept of miniaturising and networking sensor technology for GNSS and mobile phone jamming detection with data available via the cloud. Networks of small energy efficient sensors can be deployed near critical infrastructure or co-located with other sensor technology to provide fast accurate, reliable and unambiguous actionable intelligence for law enforcement and security agencies and industrial organisations with interests in the reliable operations of critical infrastructure. Jamming event data alerts from the M2M sensors can be pushed by email and available for users over a secure internet enabled interface to their mobile phones, tablets or PCs. The sensor system will also explore the feasibility of comparing data from other connected platforms to enhance the overall actionable intelligence available from the individual systems.